MakeHub digital learning solutions for KS1-2 UK Design Technology education

The delivery and practice of Design Technology education has been failing on a wide scale within the UK primary school state sectors for well over a decade, impacting future learning pathways leading to economy skill-gaps.

MakeHub proposes a project to develop, test and commercialise a first of its kind technology focused solution that recontextualises and improves the delivery and experience of KS1-2 DT.